CAT/2: Big Data Content Analytics with particular reference to Probabilistic Neural Topic Models

There is significant need across the public & private sectors for a new, cost effective means by which unstructured data can be presented to professional users. Specifically, to more instantly and easily derive meaning over time from within the ‘Free Text Box’ (FTB) content of Line of Business (LOB) data systems. There is also a critical need for better access to ‘joined-up’ relevant & predictive intelligence across domains such as the medical, social care and education divide (e.g. early warning signs for children at risk, risk evaluation of our ageing population, early onset risk of long term debilitations like dementia & mental health). The problem is that the critical ‘case notes’ information is hidden within the the content of FTBs (unstructured data) rather than in the structured data input to and held within LOB systems. This project will unlock the hidden meaning from within FTB collections and provide predictive analyses and innovative user experiences to better support evidence-based understanding and decisions. So we will make sense and more digestible the information and its relative importance that is currently largely invisible within Clinician Notes in a Hospital PAS, GP Notes in their Practice System, Adult and Child Notes in the Council’s Care Management System, Legal Margin Notes in Case Management Systems, Governance Issues within Complaints Systems, Customer Issues within CRM systems and so on. This will greatly improve the qualitative & quantitative Informatics & Business Intelligence available to an organisation for scarce-resource risk planning, service delivery and decision-making.